Understanding sex offence victims, risk and police investigations using novel datasets

The Government's End-to-End Rape Review found police investigations were poor and low numbers of rape cases ended in a conviction. Operation Soteria Bluestone (OSB) was launched in response. OSB aimed to transform the way police investigate rape and serious sexual offences (RASSO) by creating a National Operating Model which is currently being implemented in all 43 forces in England and Wales. The applicants were involved in OSB, and created comprehensive and novel datasets, including: over 80 interviews with police officers and Crown Prosecution Service (CPS) staff in five UK police forces/CPS areas; a quantitative dataset of all sex offence reports over a three-year period in three UK police forces and associated criminal histories of all named suspects (totalling information about 163,000 offences and 28,000 named suspects), and 177 case reviews from five forces including detailed information and analysis of rape investigations in different contexts. In addition, a large network was developed for consultation, feedback, and dissemination with different stakeholders, including the 43 forces in England and Wales, other law enforcement agencies such as the CPS and the National Crime Agency, and third-party support services such as Rape Crisis England and Wales and Victim Support. The applicants have a unique opportunity to further explore these datasets to develop our understanding of sexual violence and law enforcement response to this type of offending, using the existing networks to promote and disseminate the work to practitioners, policy makers, and academics alike.

Sexual violence is often viewed through the lens of the victim and their responsibility for 'protecting themselves' against sexual violence, a premise founded on the notion of what constitutes 'real' rape and the myths and stereotyping surrounding sexual violence which serve to render many victims unworthy of their status as a victim, or access to justice. Using a social justice framework to examine the social and structural factors that influence our understanding of sexual violence, our aim is to challenge the single-story narrative of sexual violence that places responsibility with the victim and explore how institutional policies, practices, beliefs, and stereotypes influence the victim experience, hamper the investigative process, and affect the perception of suspect recidivism risk.

Using a mixed methods approach, this work will focus on three key strands of sexual violence:

Victims and victim experiences, including how different victim experiences intersect with investigations;
2. Investigative and institutional challenges associated with RASSO cases, and;

3. Assessing and predicting suspect risk.

By emphasising the multiple factors that influence RASSO investigations, this project will draw attention to unhelpful societal misunderstandings and practices that surround RASSO, and provide recommendations to support evidence-based policing, and law enforcement's understanding of suspects, victims, and RASSO investigations. In addition, it will contribute to the academic evidence base, supporting our understanding of sex offending, the parties involved, and the criminal justice process, all of which will, in turn, further support the principle of evidence-based policing. Through knowledge exchange and utilising our existing networks, all results will be made available to practitioners, including police, charities, and the criminal justice system more widely in a way that makes the links to practice clear, as well as being presented to academics at conferences. This work, therefore, can continue the legacy of OSB by translating research into real changes in policing, helping to deliver better justice for victims of sexual violence.